The learning experiences, development and perceptions of teachers (teacher-students?) studying the MA TESOL

The project will study the learning experiences and development of the Hornby trust scholar, whom are a group of in-teachers that have been given a scholarship to study on the MA TESOL at Warwick. As well as the learning and development of the student teachers, the study will also focus on their perceptions of the course and whether they feel it has met their own expectations and personal goals. Multiple methods will be employed for this ethnographic study including in depth email, reflective journal entries, audio recordings of seminars and tutorials and interviews.